Advanced SOFC technologies for low carbon, energy efficient and affordable power

This project involves the research, design, development and validation of complex Solid Oxide Fuel systems for stationary power generation applications. It leverages unique aerospace system integration techniques to address durability, power density, high efficiency and affordability. The work packages range from basic research on ceramics and system materials, thermal cycles and innovative components, through to applied research into the design and development of sub-systems and testing of integrated systems. The research programme will be conducted in collaboration with predominantly UK companies and universities, and will complement work already funded by EPSRC, Carbon Trust and EMDA; it will also leverage work being undertaken in Singapore, USA and Europe where state support has been successfully attracted. The programme will reinforce the UK as a leader in this environmentally friendly fuel cell technology.